GREen ENdeavor in Art ResToration

European Cultural Heritage (CH) is a crucial resource that must be maintained, preserved and accessible, to counteract degradation enhanced by unfavorable environmental conditions and climate changes. Conservation methodologies lack durability, sustainability and cost-effectiveness, and are typically based on energy-consuming processes or non-environmentally friendly materials. Coping with these issues, GREENART proposes new solutions based on green and sustainable materials and methods, to preserve, conserve and restore CH: 1) Protective coatings based on green materials from waste and plant proteins, with self-healing and reversibility character, possibly functionalized with organic/inorganic nanoparticles to impart VOC capture, anti-corrosion and barrier behaviors. 2) Foams and packaging materials made by biodegradable/compostable polymers from renewable sources (polyurethanes and natural fibers) to control T/RH. 3) Consolidants based on natural polymers from renewable sources, to mechanically strengthen weak artifacts. 4) Gels and cleaning fluids inspired by the most advanced systems currently available to conservators, improving them according to green and circular economy. 5) Green tech solutionsfor monitoring CH assets non-invasively against pollutants and environmental oscillations. Life cycle Assessment and modeling will favor the “safe-by-design” creation of affordable solutions safe to craftspeople, operators and the environment, and minimize energy-consumption in monitoring museum environments. Such holistic approach is granted in GREENART by a multidisciplinary partnership that gathers hard and soft sciences and engineering, including academic centers, innovative industries and SMEs, conservation institutions and professionals, museums whose collections hold absolute masterpieces in need of conservation, public entities and policy makers. The latter will favour training and dissemination activities to make stakeholders familiar with the new methods.